Distributed lighting control using consumer devices

Our system provides realtime integration and communication between professional show control systems, installed lighting systems within the hospitality and architecture sectors, domestic smart lighting products and handheld technology such as mobile phones. This allows anyone with smart, colour-enabled home automation, smartphones or other theatrical lighting systems to remotely connect their environment to a live-streamed event and receive the same lighting effects cues as those operating the actual show, thus providing a more immersive experience. it also provides an additional tool for lighting designers who wish to control large-scale events using commodity infrastructure.